Validation of a Novel Microbial Detection System.

This project aims to test novel engineered biological detection mechanisms to detect specific pathogenic microbial strains in low volumes of liquids.

The project is to be carried out from 1 June 2023 until 30 November 2023\.

The project has been devised with the view of developing and manufacturing a rapid test kit or other molecular testing solutions to detect pathogens in natural waters, recreational waters and distributed and treated water supplies.